Accelerated Innovation and Research portal (AIR) - Wax RDC Limited

Innovative research and design processes are too risky for 94% UK's creative firms due to these processes' time, risk and complexity (CIC, 2019). COVID-19 has decreased innovation even further, forcing companies to focus on short-term priorities (McKinsey, 2020).

AIR will establish the feasibility of a portal that the £5.6bn global product design sector can use to increase their innovation. AIR's innovation and ambition make the project technically and commercially risky.